Formulating polymers in-situ via High Speed Sintering (FISH)

This project is a collaborative industrial research project involving Voxeljet UK Limited, Nazdar Limited and PDR Flow Limited. The consortium will develop novel polymer and ink technologies which enable the in-situ formulation of polymer parts during Voxeljet's High Speed Sintering additive manufacturing process. In-situ formulation, and our novel methodology for modifying part properties in-situ, will streamline the process of producing additive manufactured parts that are tailored to specific end use applications in the automotive and consumer goods sectors. The project will reduce material costs, increase material choice and reduce product development times in High Speed Sintering. The project will produce demonstrator parts which highlight the benefits of the technology in automotive prototyping and in future automotive serial part production.